Putting gambling harms in their place: A Rapid Evidence Review on gambling and its spatial footprint

Gambling harms do not occur in isolation; they are shaped by the places where people live and the economic conditions of their communities. This project addresses a critical evidence gap by exploring the geographical dimensions of gambling harms and their local economic consequences. While research has examined individual behaviours and psychological drivers, far less attention has been paid to how gambling opportunities cluster in space and how these clusters amplify harm at the neighbourhood level. Our review will examine how location influences gambling behaviour and how harms ripple outward - affecting housing markets, retail landscapes, crime rates, and community wellbeing.
Understanding these dynamics is essential for policy. Concentrations of gambling venues in deprived areas may create “spatial gambling traps,” reinforcing cycles of harm and economic decline. Yet, local authorities currently lack the evidence base to design effective licensing policies or harm-reduction strategies. By synthesising existing research and identifying gaps, this project will provide a foundation for interventions that consider not only individuals but also the communities in which they live.
The review will deliver a single, authoritative resource on the geography of gambling harms and their economic impacts, directly informing the UKRI Gambling Harms Research Programme. Its findings will support local authorities in developing evidence-based policies, such as Local Area Profiles and risk assessments, which are currently adopted only by a handful of councils. By mapping gaps and highlighting potential datasets, the project will shape future research agendas and enable targeted interventions where they are most needed.
Beyond academic outputs, the project prioritises accessibility and engagement. A visually engaging sketch summary and accompanying blogs will translate findings for non-specialist audiences, ensuring that policymakers, practitioners, and the public can act on the evidence. Through established networks, the team will disseminate results widely, fostering dialogue between researchers and decision-makers. Ultimately, this work will help reduce gambling-related harm by equipping stakeholders with the knowledge to address its structural and spatial drivers.
The review will follow a rapid evidence review approach, combining systematic principles with adaptations for timely delivery. Over six months, the team will define scope, search and screen academic and grey literature, extract and appraise data, and synthesise findings into a comprehensive report. The process will culminate in an evidence-gap map and policy-relevant recommendations. Weekly meetings and milestone reviews will ensure progress and allow flexibility to manage risks.
Our interdisciplinary team brings together expertise in economics, geography, and data science, with a proven track record in gambling-related research and rapid reviews. Senior leadership ensures strategic oversight, while early-career researchers contribute advanced analytical skills. This combination of experience and innovation makes the team ideally placed to deliver a rigorous and impactful review.